Cells to Fields: crop movement characterisation across scales of order

Technical abstract
Whilst we have begun to understand the traits that may influence canopy movement and potential impacts on biological processes we are prohibited by the complexity of the interactions which combine biological and physical factors and the currently available analysis. This project addresses this by reducing complex movement to a few simple parameters that can be transferred to canopy models amenable for the calculation of productivity .

DDM is a technique developed for the study of diffusion of particles in suspensionsm then used for the motility in microorganisms. The team of P.Cicuta was the first to use it on eukaryotic cells, and developed it for oscillatory motions. The driving forces, scales and mechanics are different between 10-micron motile cilia and <1m wheat plants, but the properties one wants to extract from a video sequence are similar: frequencies of oscillation, scale of collective motion (coherence), directionality and presence of waves.

We will set up several scales of analysis by collecting videos of wheat canopies in the field at 1- 2m, 5- 6m and over 10m, We will apply cellular-level methodology (MultiDDM) capturing supporting data on photosynthesis, hyperspectral reflectance, weather conditions with the associated videos. We will refine both cell- and field- based methods for movement characterisation with state of the art methods developed in the Cambridge lab. This involves filtering the raw high-speed video and reducing the file size to a few kb. To achieve this a fine-tuning the acquisition parameters (field of view, frame rate, length of movies, stability of the camera is needed.
We will advance on our previous empirical models of photosynthesis in static and dynamic canopies. We will correlate frequency and amplitude with the wind speed and direction. Ray tracing provides the means for modelling of light dynamics. We will use it to provide 3D canopy distortions for a set of typical windspeeds informed by biomechanical properties.